Contentment Padify

The project aims to supply publishers with an innovative new software application that
enables rapid content design for the iPad and other mobile devices. It can be used to reduce
publishing times and costs for magazines, textbooks, and other kinds of publication where
great design is as important as good content. Padify outputs HTML5 content which can be
delivered through the publisher's own app, allowing publishers to control their own
distribution and pricing strategies.